One of the major problems affecting the UK rail network is a family of defects known as Rolling Contact Fatigue (RCF). RCF is a phenomena which arises

One of the major problems affecting the UK rail network is a family of defects known
as Rolling Contact Fatigue (RCF). RCF is a phenomena which arises from repeated
contact stresses at the wheel-rail interface resulting in cracks forming at the rail
surface, which if left unmanaged can lead to rail fracture. Management of RCF is
largely performed using re-profiling methods such as rail grinding and milling. The
objectives of such techniques are to restore rail profiles, remove minor cracks, and stall
cracks in their early stages of growth, and therefore these activities have typically been
performed cyclically at time (or traffic) based intervals. In recent years, the advances
in monitoring technologies has dramatically increased the data available to the
network operator, in particular Eddy Current technology, which is capable of
identifying the depths of RCF cracks in their early stages. This data set is previously
unexplored, and presents the opportunity for investigating modern data mining
methods to discover insights that may better inform RCF maintenance strategies. Real,
operational data however are often noisy, and if the noise is not accounted for can
have significant implications on the accuracy of subsequent analysis and modelling.
This thesis thus investigates the use of numerous data pre-processing techniques
which enable Eddy Current data to be reliably used for information extraction and
data-driven modelling. In particular, we address the difficulties in spatially aligning
low frequency, sparse data by incorporating data partitioning, cross correlation and
optimisation methods. Additionally, the successful preparation of the data enables
two main approaches to be explored. Firstly, simple analytical techniques are applied
to derive degradation patterns which can augment the current preventive and
corrective maintenance decision making processes. Secondly, we demonstrate a
methodology for developing a RCF prediction model using several machine learning
algorithms for regression analysis. Whilst the resulting models show excellent
function fitting capabilities, particularly in the case of ensemble, tree-based methods,
we also highlight the potential problems that may arise when using these methods.
Despite this, future developments of these models could present excellent
opportunities for modelling these complex relationships. At the same time, the data
processing and analytical techniques could be presently incorporated into existing
RCF management strategies.